Radar Sensor Capable of Detecting Small Low and Slow UAV (Drones)

UAVs are becoming an increasing feature within our everyday lives. In Year 2014 they were
the second highest selling toy in the USA. Unfortunately bad press also surrounds UAVs with
their use by terrorist organisations, as a nuisance for airport safety and their ability to intrude
on the private lives of members of the public. Looking to the future certain large corporations,
notably Google, are trialling the use of UAVs to provide an efficient air –borne postal service.
Therefore for many reasons it is highly unlikely that the growth in UAV usage will decline in
the foreseeable future. The problem for security organisations and regulators of controlled air
space to date has been the lack of an effective UAV monitoring system which can allow desist
action to be instigated where necessary or alternatively to allow regulation of the operation of
UAVs. Aveillant have identified this problem as a business opportunity and this project will
prove that Aveillant can develop a surveillance system using Holographic Radar that will
meet the needs of security and regulation.
This project will develop a prototype UAV sensor that is capable of detection and tracking the
movement of UAVs using Aveillant’s unique Holographic Radar technology. Detection will
take place in a timely enough fashion to enable security organisations to react with whatever
desist action is required before the UAV is able to reach its intended destination. The tracking
ability of the Holographic Radar UAV sensor means that the regulators will be able to ensure
that the UAVs are flying in pre- agreed flight paths and track any deviations. In instances
where the operator of the UAV is acting illegally the sensor will provide the track back to the
operator to aid their detainment while the UAV is still in flight. The business opportunity is
world-wide and Aveillant intend to be first to market with their UAV sensor.